Other Everests Public Engagement 2024

Next year is the centenary of the 1924 Mount Everest Expedition, with huge press and public interest anticipated in the anniversary of George Mallory's and Andrew Irvine's deaths. The AHRC Other Everests network (AH/W004917/1) has brought together international scholars, archivists, curators, professional societies, heritage charities and the mountaineering community to critically reassess the legacy of the Everest expeditions and has featured as a best-practice case study in the AHRC Creative Communities report By All, For All: The Power of Partnership. The network has developed a commitment to researching the hidden histories of indigenous high-altitude labour on these expeditions but faces a challenge. Late imperial meta-narratives of heroic white masculinity dominate popular narratives and perpetuate racial stereotypes, as well as dominating forms of commemoration and representation. Other Everests is seeking to critically engage with public discourse in 2024, delivering two major commemorative interventions that will be co-produced with partners from India, Nepal and Tibet, enabling us to share postcolonial perspectives on these expeditions from the contemporary Greater Himalayan region with the wider public.

With project partners the Royal Geographical Society-Institute of British Geographers (RGS-IBG), the National Trust (NT) and the Kendal Mountain Festival (KMF), we have developed two main objectives: a major exhibition and a commissioned film score. The exhibition will be co-curated with stakeholders from Archive Nepal and The Confluence Collective (an activist collective of young scholars and artists from Kalimpong, India) in conjunction with the Tibetan artist Nyema Droma. It will feature archival photographs of indigenous workers on Everest from the RGS-IBG collections, as well as newly commissioned art installations showcasing contemporary mountaineering and environmental issues in Tibet. The exhibition will be installed June-November 2024 in the NT's Wray Castle on the shores of Windermere, one of the Lake District's premier tourist destinations, enabling us to engage with a huge and diverse range of visitors. The exhibition also forms part of the KMF2024. We will commission the composer and sound artist Lee Affen to compose an original film score for the 1922 silent film Climbing Mount Everest. The newly scored film will premiere at KMF2024, supported by a series of lectures highlighting the significant contribution of indigenous high-altitude workers to the 1920s Everest expeditions.

Our overall aims are to challenge and inform the public understanding of Everest and to enable voices from the region to give their own perspectives on the legacies of these late imperial expeditions. We aim to use the co-curation process to pilot methods for digital recovery and repatriation of archival materials, supporting the strategic goals of the RGS-IBG to diversify access to its collections. We will create a 3D digital version of the exhibition in Matterport that will form part of a permanent legacy website for the exhibition archived by the RGS-IBG. Digital versions of exhibition outputs will be hosted on Archive Nepal's digital platform and a physical version of the exhibition will be installed in a marketplace in Kalimpong, enabling us to make archival sources accessible to people whose histories feature in those archives.